Green Nanomaterials and their Optical, Environmental and Catalytic Applications

The PhD project in the study of 'Green Nanomaterials and their Optical, Environmental and Catalytic Applications' plans to include: the research, optimisation and test of multiple devices types. These multiple streams will be divided over varying years of the project to support focus on the development of each nanostructure and its application.
During the project the laboratory facilities at Brunel University will be used to prepare all nanomaterial samples for investigation and undertake most of the testing activities; however some tests require the use of equipment available at partner organisations